Cardiff Metropolitan University and V-Trak Limited KTP 21_22 R3

To develop the design, manufacturing and regulatory expertise necessary to create high performance wheelchair seating and posture management products that can be customised to individual user needs more efficiently